EQUIFy - Establishing a Framework for Quantifiable Evidence and Impact of Ecosystem Change Throughout the Lifecycle of UK Floating Offshore Wind Farms

Understanding the Impact of Floating Offshore Wind Farms on Our Oceans
Offshore wind farms, which generate renewable energy, are changing our seas by introducing new infrastructure, extracting energy from wind, and limiting space. However, the ocean is a complex and ever-changing environment, making it hard to measure and understand the full effects these changes have on marine ecosystems. Now, with floating offshore wind farms (FLOW) planned for deeper waters, the challenges become even greater.
To ensure we benefit from offshore wind while protecting our oceans, we need to quickly gather the best possible understanding of how marine ecosystems respond to these changes. This includes developing tools that help decision-makers balance the need for renewable energy with the health of marine life.
Our project, EQUIFy, is tackling these challenges with a team of experts from engineering, environmental science, social science, and digital technology. We're partnering with various organizations, building on past research, and using cutting-edge technology to create a flexible system for monitoring the environmental impacts of future floating wind farms.
What We're Doing:
Predicting Impacts in the Celtic Sea: We're using advanced models to predict how floating wind farms will affect the Celtic Sea, an area that currently has no similar infrastructure. By improving our ability to represent wind farms in marine systems, we aim to better understand how these farms might change ocean ecosystems.
Developing New Tools: Our models will be able to adjust to different wind farm designs and locations. We're testing how different setups (like the number of turbines and their placement) could impact local and large-scale ocean conditions. Importantly, we'll also consider how changes in the ocean (like waves and currents) affect the wind farms themselves, which will help the industry optimize energy production.
Gathering Data with Modern Techniques: We'll use a wide range of existing data and ongoing research to validate our models. In addition, we're developing new ways to monitor the marine environment. This includes using autonomous (unmanned) systems to track important species like plankton, fish, and marine mammals, reducing the need for traditional ship-based surveys. This will allow us to gather more accurate data while minimizing carbon emissions.

Why It Matters:
Our findings will help create decision-making tools for planners, marine managers, and the offshore wind industry. These tools will provide insights into how wind farms affect marine life, fish populations, and the overall health of ocean ecosystems. They will also help balance the needs of renewable energy development with environmental protection, supporting sustainable growth of the offshore wind industry.